Microwave remote sensing of snow and the lower atmosphere in polar regions

Ground, aircraft and satellite measurements will be combined with models of natural
microwave radiation from snow on ground so that these measurements can be used to improve
polar weather forecasting.